Co-assessment with structured data for COVID-19 management

This project provides a viable way to store structured clinical and non-clinical data relating to COVID-19 and related conditions. This provides a better understanding of risks and informs decisions at a local and national level.

Based on the openEHR Clinical Data Repository.

Need addressed are:

- reliably query data from different perspectives, including
- geographically tracking health information
- predicting demand for unscheduled care from the health sector
- logging of wellness (negative diagnosis)
- managing community data including care homes
- identifying at risk groups
- enable improved interaction between different applications and systems
- platforms that enable further innovation and agility whilst ensuring integrity and privacy of data
- assist with self-management, ready for clinical intervention if required
- supporting proactive care coordination

The objectives of the project are

- To provide Open Source ready-to-run software application
- Integrated to other key systems (ie Summary Care Record, NHS Log-in)
- Create strategic approach to the platform that can be extended as required
- Developed in the open and as Open Source
- Ability to rapidly scale and deploy
- Enable others to build applications on top of the platform to exploit the data
- Demonstrate via data capture and dashboard, with WHO-standard reporting

The project focuses on the specific clinical data surrounding COVID-19 and the ability to connect community assessment with clinical assessment

This project is innovative as it focuses efforts around the same data structures rather than a software application.

- enables both structured clinical and non-clinical data to co-exist appropriately
- builds on the openEHR data standards and structures developed by a global workgroup of experts
- is developed as Open Source from the outset and will be an asset of the UK public health sector
- is able to deliver a significant outcome rapidly as it builds on previous Open Source activities
- uses optimum method of clinical and technical collaboration enabling global networks of experts to work effectively together
- provides clinical context through non-clinical structured data
- option to integrate with device-based contact tracing such as DP-3T
- option to integrate with readings from IoT devices in the field

Additional Information

Since the start of this project, the landscape has changed:

COVID-19 is unlikely to be eradicated in the short and medium term
The pandemic is having significant impact on the economy and ability for people to do their jobs and social activities - there is no strategy to address this
Large sums of government money have been invested in promising digital solutions yet have not produced expected results
specific health-care and societal issues have come to light
The project so far has exposed what is needed and the market opportunity is unraveling

This additional funding enables development of the work so far through this project to focus on a specific use case, and the ‘packaging’ of the product to take to market, along with commercial direct marketing activities.